NoETL: Next-generation Data Management System for Heterogeneous Big Data

NoETL: Next-generation Data Management System for Heterogeneous Big Data. THis project
seeks to improve Big Data management by introducing a new class of ETL tools that
automates the integration of all data sources whilst preserving original content